The Mimetic Feminine: Re-examining and Critiquing Sexual Difference

The aim of this research is a novel exploration of modern mechanisms through which women are
dominated in Western neoliberalism. While it is often assumed that there has been a real progress on
gender equality in recent decades, I will examine (i) the specific mechanisms through which women are
dominated in neoliberalism, (ii) the new challenges that a politics aimed both at the self-determination of
women and at a collective transformation of their conditions of existence faces in our era, and (iii) the
tools that can be used to respond to these challenges.
My focus will concern the ideal of the entrepreneurial-self, a social identity that individuals in neoliberal
societies are encouraged to embrace. In analysing this ideal, I will proceed in two steps. Firstly, I shall
examine how the neoliberal concept of entrepreneurship, whilst appealing to the language of autonomy
and self-determination, generates gendered oppression and undermines collective liberation. Secondly, I
shall analyse the specific form of neoliberal rationality underpinning this ideal. Key to this will be (i)
uncovering the foundations of this rationality in modern philosophical accounts of subjectivity and (ii)
revealing alternative ways of understanding the subject offered by contemporary feminist theory. I will
thus examine how the modern account of the subject shapes the self-understanding of neoliberal
entrepreneurial-selves and leads them to view 'others' in general, and women specifically, as resources
to be utilised, disciplined and objectified. Following this, I shall explore how a different view of subjectivity
might allow us to overcome neoliberal ideals and the subjugations they engender.